JulieClaire09.15

Sub-Luminart is a fully submersible, illustrated, illuminated panel, for use on the interior walls or dividers in swimming pools, spas, showers and water features. It is available double or single sided and can be fitted as a ‘tile’ or ‘cartridge’, flush with its surroundings.